Dynamic Insights for Health and Care

The project address the ‘urban challenge’ of delivering better, more cost effective healthcare in cities by enabling better resource planning based on data. It will develop a 'proof of concept' (POC) planning support solution for hospitals and health facilities using anonymised, aggregated mobile network data (extrapolated to provide insights representative of total and segmented populations in an area (e.g. demographics, footfall, movement), together with health sector data (e.g. types of condition linked to demographics, environmental factors) and environmental data that can impact on health (weather, air pollution forecasts etc). The project will be led by O2, building on their Dynamic Insights platform, with Addenbrooke’s and Bristol hospitals (and wider city areas) providing the use cases. This approach has been successfully applied in sectors such as retail and transport where it has enabled better resource allocation and improvements in the nature and location of offerings based on detailed knowledge of customer demographics. This will be its first application in the health sector. Successful demonstration of the POC will lead to commercial roll-out across the UK.